Designing Paramagnetic Helicenes for Spin-Selective Applications

Chiral molecules have garnered widespread interest due to their interesting chiroptical and spin-polarisation effects, such as the detection and emission of circularly polarised (CP) light and chirality-induced spin-selectivity (CISS). The latter effect was discovered recently and describes how chiral molecules can favour the transport of electrons with one spin over the other depending on the enantiomer's handedness.1 Owing to these effects, chiral molecules are being increasingly designed for various technological applications, including spintronics-based devices and organic light-emitting diodes (OLEDs).2
Heteroatom-containing helicenes are a particularly noteworthy class of chiral small molecules as they possess helical chirality, and can show high charge transport3 and configurational stability.4 Paramagnetic helicenes, in particular, can potentially exhibit enhanced chiroptical and spin-polarisation effects due to the presence of a readily delocalized electron in an extended n-conjugated system.5
The research project will explore the design and synthetic challenges towards a paramagnetic N-heterocyclic helicene. This should help us navigate the molecular design of future paramagnetic helicenes, which in turn would contribute to our efforts of creating more spin-selective small molecules and understanding the (still largely unknown) mechanism behind CISS.